Computer modelling of irregular nonlinear surface waves and their effects on offshore wind turbine structures

1st year is the PG Diploma and research and Industry preparation PG Dip Offshore Wind Energy and the Environment - Aura CDT in Offshore Wind Energy and The Environment
Years 2-4 are a PhD